fibresecurityfunding

As a company we are always growing and are concerned about our information and security and processes. They may not be robust enough to protect our business and clients from cyber attacks. As such we acknowledge that we require a specialist to come in and believe the voucher would help us resource an external IT security specialist. We would like our application to be successful we would like to get an external specialist in to assist us with this.